Improving construction bid response productivity and effectiveness

Industrial research project that aims to improve the efficiency and productivity of construction bid responses using artificial intelligence.